Safer Parks by Design: Utilising Open Data to Enhance Safety for Women and Girls

Violence against women and girls (VAWG), and the fear it creates, limits women’s freedom and ability to use public spaces. Parks are vital for health, social connection, and active travel, yet many women and girls feel unsafe in them. In Britain, one in six women feel unsafe in parks during the day, and four in five after dark (ONS, 2022). Harassment, poor design, low visibility, and wider inequalities compel women to carry out habitual ‘safety work’, such as avoiding parks at certain times, changing routes, or taking precautions. This restricts independence, wellbeing, and full participation in society.
National VAWG strategies and the Safer Streets Mission stress the need for safer public spaces, but there is no scalable, data-driven way to measure and address park safety from women’s perspectives. This project fills that gap by creating a ‘Safer Parks Dashboard’ — an open-access platform that combines women’s insights with spatial data on lighting, sightlines, paths, access points, and crime. It will also introduce gender-sensitive measures, such as sightline analysis from women’s viewpoints.
The Dashboard will help local councils, police Designing-Out-Crime Officers, community groups, and third-sector partners visualise safety issues, identify risks, and prioritise improvements. Outputs will be tailored: police and local authorities will receive structural and design recommendations, while community groups will see practical suggestions for maintenance and visibility. The project will also generate open datasets, open-source tools, and a Python package for gender-sensitive spatial analysis. This will allow researchers, policymakers, and practitioners to replicate and adapt the methods.
Co-designed with input from local authorities, police, and communities, the Dashboard will be technically rigorous but user-friendly. It will guide safer park design and management, scale nationally, and be adaptable to other contexts. It builds on a prototype dashboard in Bradford that turned women’s insights into actionable, spatial data.
The impact could be significant. Councils will gain evidence for investment and planning; police will have tools to identify risks, guide patrols and inform preventive approaches such as Secured by Design; community groups will gain actionable insights; and the public will benefit from safer, more inclusive parks. In the short term, the Dashboard will support practical park management and design. In the longer term, it could reshape national policy, reduce fear of violence, and increase women’s and girls’ park use.
In sum, the project will deliver a scalable, co-created open tool that embeds women’s experiences in urban design and crime prevention, leaving a lasting legacy for safer and more welcoming public spaces across the UK.